Rapid SME AI Implementation Framework Development

**Democratising AI for UK Small Business Success**

The UK's 5.9 million small and medium enterprises face a critical AI implementation crisis. While 73% recognise AI as strategically vital for competitiveness, 88% struggle with failed implementations, collectively losing £2.3 billion annually in unrealised productivity gains. SMEs are trapped between expensive enterprise solutions designed for large corporations and unreliable ad-hoc approaches that rarely deliver results.

**Revolutionary Solution for SME AI Success**

Aegenic is pioneering breakthrough methodology that transforms how small businesses successfully adopt AI technology. Our systematic approach has already demonstrated exceptional results: reducing typical implementation timelines from 6 months to 6 weeks while achieving 89% success rates compared to the 34% industry average.

This Innovate UK project will systematise these proven approaches into comprehensive frameworks that can be adopted across the UK's SME sector. We're developing the 'Rapid SME AI Implementation Framework' - a complete methodology encompassing intelligent business assessment protocols, automated risk evaluation systems, streamlined implementation planning tools, and systematic success measurement frameworks.

**Responsible AI at the Foundation**

Central to our approach is embedding responsible AI principles from day one. Our framework includes built-in ethical AI protocols, bias detection procedures, GDPR compliance systems, and responsible governance structures specifically designed for resource-constrained businesses. This ensures SMEs can adopt AI confidently while maintaining the highest standards of data protection and ethical operation.

**Transforming Individual Expertise into National Asset**

Through rigorous testing with diverse SME clients across multiple sectors, we'll validate that our methodology is teachable, transferable, and consistently effective. The project converts specialised individual expertise into transferable knowledge that other consultants, business advisors, and support organisations can learn and apply.

**Creating UK Global Leadership**

Success positions the UK as the world leader in systematic SME AI adoption methodology. Our frameworks could become the international gold standard, creating significant export opportunities as businesses globally seek proven approaches to democratic AI implementation.

**Measurable Impact for UK Economy**

The framework will enable thousands of UK SMEs to successfully adopt AI technology, generating substantial productivity improvements, job creation, and enhanced international competitiveness. By making world-class AI implementation accessible to businesses of all sizes, we're democratising access to the technologies that will define economic success in the intelligence economy.

This project represents genuine innovation in making cutting-edge AI technology accessible to the businesses that form the backbone of the UK economy.